cybersecurity10

At Invasive weeds agency as a growing company we are concerned that our current information security controls and processes may not be robust enough to protect our business and our cleints data from cyber attacks. If we are successfull with this funding application we will be able to ensure our business data and our clients data are held securley.